Cocoon Dental Products

The project is the development to commercialisation of a concept for a new dental product for use by dentists. It is a single unit, disposable device to facilitate easy isolation of multiple teeth whilst the dentist is carrying out work. It is an innovative device that is a lightweight, singe unit device which will act as a barrier for water spray in the mouth and microorganism contamination from saliva. It aims to improve standards of dentistry and increase patient comfort during treatment.